A Critical and Inclusive Approach to Robotics

This project aims to analyse exiting robotics research in terms of bias and inclusivity, and create new methodologies for inclusive and participatory robotics development.

The goals/objectives of this project are to:
1. Critically analyze existing models, algorithms, benchmarks and tasks in robotics.
2. Map out potential issues of disparate safety and disparate impact in existing robot designs.
3. Propose new methods for promoting safety and ensure robot systems benefit all social groups, with a special focus on marginalised and vulnerable groups.

This PhD is relevant to the following EPSRC research area(s):
Artificial intelligence and robotics theme